Nottingham Trent University and Integrated System Technologies Limited KTP 23_24 R3

To develop a fully integrated patient centric 'Virtual Wards' platform, which will be used to support independent living for older people with frailty. To achieve an Artificial Intelligence inspired intervention process that assists care homes, local authorities, and the NHS to improve residential care.